Exploiting eIF4E-based and associated broad-spectrum recessive resistance to potyviruses in dicots and monocots

Technical abstract
The main aim of the proposed project is to exploit sources of recessive eIF4E-based resistance to potyviruses in dicots and monocots including related broad-spectrum resistance. This project is part of the BBSRC 'Innovation in crop science - exploitation of genetics for sustainability' initiative. The following specific objectives will be pursued: Objective 1. Studying the natural allelic variation in eIF4Ee controlling recessive resistance to potyviruses in Brassica rapa and barley and a possible role for eIF(iso)4E in B. rapa . Objective 2. Identifying and characterising novel chemically induced eIF4E and eIF(iso)4E alleles in barley through a TILLING approach. Objective 3. Identifying the gene which in combination with eIF4E provides broad-spectrum resistance to TuMV in the diploid brassica species B. rapa. Objective 4. Producing broadly applicable, transferable molecular markers for superior eIF4E alleles in brassicas and barley and for the additional gene which is involved in broad-spectrum resistance to TuMV in brassicas. Objective 5. Molecular modelling simulation: Homology modelling the 3D protein structure of novel eIF4E variants to predict superior resistance alleles for deployment in breeding and analysis of the interaction between eIF4E and the VPg of bymoviruses and TuMV. The deliverables from the project will be plant lines possessing genes providing new resistances to important viruses, along with allele-specific markers for the genes.